The Universe and how to explore it: Engaging communities with astronomy

The job of astronomers is to understand and explain the universe around us. But how do they do that? And what are the big questions that remain unanswered? Dr Newsam will be touring the country giving everyone a chance to find out at first hand. Working mainly with schools, he will also be spreading out into the surrounding communities to share the excitement of discovery with as many people as possible. The mysteries of the universe belong to all of us, and so do the answers.